Analysing Hubble Space Telescope data for the detection of ultracool dwarf binaries.

Some large stellar-like objects reach their maximum mass before they become dense
enough to ignite and begin fusing, leading them to join a group of objects known as brown
dwarfs. Due to their size and temperature, low mass ultracool dwarfs (UCDs) are greatly
underrepresented in observational studies [1]. As brown dwarfs don't display the same
characteristics as stars as they age the best way to determine properties, such as their
mass, is through observations of binary systems. Binary dwarf systems, the result of two
objects being gravitationally bound in orbit around a common centre of mass, are often
overlooked largely due to the inherent difficulty of studying such systems. Many occasions
when these objects are catalogued and measured they are at large enough separations to
be easily viewed as two distinct sources in the image, making analysis far easier [2]. For
smaller separations however this process is not as straightforward, requiring more complex
methods to resolve the two objects. As a result many of these possible binary systems have
not been studied to a satisfactory level. This project aims to return to archived Hubble
Space Telescope data and apply modern post-processing techniques in order to detect and
catalogue previously undetected systems. Understanding these ultracool binaries is likely to provide key insight into the processes
that dominated their formation and early lives. Brown dwarfs, especially UCDs, are effective
analogues for high-mass exoplanets, sharing similar physical traits. Because of this,
understanding them could prove vital in further understanding their lower mass planetary
counterparts going forward.

The HST data will be analysed through the use of double Point Spread Function (PSF)
fitting. As the light from a point source reaches the camera it refracts out, causing the
object to effectively spread itself from the centre point. This spread can be accounted for by
understanding the optics well enough to create a PSF. By fitting this PSF to the spread point
source, it can be reduced down and the origin of the source can be accurately determined.
This technique has been proven as an effective means of binary analysis, as fitting two PSF
to a frame can accurately determine the coordinates of both objects [3]. Applying this
method should allow us to detect those previously unnoticed binaries in existing images.